GDE Technology - disruptive industrial position sensors

GDE Technology has developed a radically new measurement algorithm for inductive
position sensors which fully exploits the hardware capabilities of the most recent low power
ARM Cortex M3 microcontrollers. Our approach will enable the design and manufacture of
low cost planar inductive sensors with 64kHz update rates and absolute accuracies
approaching the performance of optical encoders. At present most fast feedback control needs
can be satisfied only by optical sensors which typically cost $1000 and are not suited for
applications in dusty or dirty industrial environments. The availability of low cost (below $50)
fast, accurate and robust position sensors will transform existing applications and enable a
fresh wave of commercial innovation in industrial automation and robotics via allowing the
wider, more pervasive, usage of low-cost position sensors.
But the position sensor market is heavily segmented and we need to gain a clear
understanding of specific business opportunities and real user requirements in many segments
before finalising technical specifications and proceeding with product development.
Furthermore we need partners to take this concept to market and must select potential partners
serving the most appropriate applications in terms of un-met user needs.